Teesside University and Algorithm People Limited

To develop Artificial Intelligence technology which optimises the efficiency and sustainability of last mile delivery systems by providing incentives for the creation of transient mobile distribution hubs.